The University of Nottingham and Pulse Power Measurement Limited

To develop the range of bi-directional DC/DC converters and embed new knowledge and a capability in power electronics to enable future product development and testing.